Young adults' key influencers for transition into the world-of-work and the role of careers guidance policy in Scotland

Young adults' key influencers for transition into the world-of-work and the role of careers guidance policy in Scotland